Stargazing and the Invisible: Photography and the Power of Obscured Light

Arts Funders including Arts Council England are encouraging collaboration between business and artistic sectors. However, there are relatively few models of good practice in which the needs and different ways of working of both are resolved. The deep cultural connectedness of astronomy and photography and their shared fascination with darkness offers a particularly pertinent research context. Taking the proposition of female space as a starting point, the research will devise and test an innovative and immersive Astrophotography practice. The proposed research is designed to provide artistic.commercial outputs and academic contributions that will serve as a model for other cross-sector partnerships.